The Jews of Habsburg Bukovina, 1775-1918

The Habsburg Crownland of Bukovina no longer exists, save in the realm of historiography, nostalgia and collective memory, where it is maintained by a cottage industry of historians and assorted enthusiasts. A small land of c.10,000 square kilometres at the eastern edge of the Austrian empire, today divided between Ukraine and Romania, the province of Bukovina was created by Habsburg expansionism in 1775 and fell victim to the collapse of the empire in 1918. The century and a half of Habsburg rule created a remarkable society, a multinational, multi-faith milieu in which five national/ethnic groups shared an uneasy balance of power, with none able to claim political, cultural or economic dominance. Its unique ambience has been portrayed in countless literary, cultural, historical and nostalgic accounts. Running like a thread through virtually all of these depictions is the myth of Bukovina exceptionalism, where the region, and in particular its capital city Czernowitz, stand as exemplars of inter-ethnic cooperation, political moderation and cultural efflorescence. Almost always, Bukovina Jewry is regarded as indispensable to the region's political and economic achievements, and to the cultural élan of its capital. \n\nThis myth is reproduced in Jewish historiography and collective memory. In contemporary sources and later reconstructions, Bukovina is commonly presented as an unparalleled Jewish success story, an 'El Dorado' for diaspora Jewry. The Jewish perception of the area as a site of unusual significance is shared by the other sizable groups who lived here -- Romanians, Ukrainians, Germans and Poles. This is not mere rhetoric. Bukovina had the highest proportion of Jewish population of any Austrian province, almost 13%, a little over 100,000 just prior to the First World War. Czernowitz had the highest proportion of Jewish population of any of the larger Austrian cities (c.33%), exceeded in number only by Vienna, Lemberg and Cracow. Relatively secure, politically and culturally dynamic, socially and economically stratified, Jews in Bukovina were an ethnic/religious group integral to, and at home in, local society. While a myth of exceptionalism is not a stable foundation for an historical account, it can serve as a useful entry point.\n\nI am writing a synthetic history that conveys both the particularity of Bukovina Jewry and locates it within a number of historical and intellectual frameworks in order to give it broader resonance, both in terms of Jewish history and that of central and eastern Europe. The making of a Jewish society in a new land involved the creation of a familiar ideological and institutional infrastructure: with acculturation a primary engine of Jewish life, religious, social, cultural and economic movements embraced first Haskalah (Jewish Enlightenment) then the nineteenth-century deities of progress, emancipation and modernism. My discussion of these processes will be set in three related contexts: national/ethnic, regional and imperial. All three perspectives are necessary in order to understand this case study of a mutually reinforcing bond between empire and minority, as it was Habsburg state and society that shaped Bukovina Jewry. \n\nNo adequate or substantial history of this distinctive Jewish society exists. It is impossible to ignore the unsettling fact that this society, along with the rest of Jewish civilisation in central and eastern Europe, was destroyed in the Holocaust. Writing the history of Habsburg Bukovina Jewry can in no way begin to offset this immeasurable loss; inscribing its 150-year experience into the historical record is nevertheless a necessary step for the collective memories of Jews, Austrians, Romanians, Ukrainians, Germans and Poles.\n\n

Potential impact
Without lapsing into teleology, one cannot and should not ignore the unsettling fact that Bukovina Jewry, along with the rest of Jewish civilisation in central and eastern Europe, was destroyed in the Holocaust. Bukovina itself, as a semi-autonomous province, had ceased to exist in 1918 with the collapse of the Habsburg Empire. Together, these two devastating events have ensured that the area has remained the object of enduring fascination for an array of individuals and groups outside academia. This two-fold destruction created a two-fold diaspora that has assiduously nurtured the collective memory of 'their' Bukovina. Driven by nostalgia and curiosity, these diasporas have developed a substantial cottage industry devoted to maintaining the memory and heritage of the place, its peoples, cultures and history. This extended, multi-generational network of descendants and others constitutes an engaged community spread far and wide across Europe, North America, Israel and Australia. This wider public - sustained already by web sites, travel, memoirs and civic associations - is a receptive audience for any work on Bukovina, and I will ensure that my work reaches them. \n\nAs noted above, the shadow of the Holocaust looms large over any work on central and eastern European Jewry. In the case of Bukovina Jewry, this shadow overlaps with the long-term consequences of the collapse of the multinational Habsburg Empire in 1918. The relatively successful co-existence of the complex mix of nationalities, ethnicities and religions in the empire, and in Bukovina in particular, is often cited as an instructive model for contemporary Europe, both within and outside the European Union. (This was common, for example, in the aftermath of the disintegration of Yugoslavia in the 1990s.) This dual legacy, of multinational empire and subsequent genocide of the Jews, remains a crucial element of the recent European past. It is this aspect that most clearly reveals the contemporary public significance of my work.\n